Energy efficient joint delivery of unicast and multicast services through rate-splitting multiple access approaches for the sixth-generation wireless

The BBC's vision is that, in the future, all media content will be delivered via IP networks, providing linear, on-demand, and other personalised services and where access to these services out of the home and on the move would be provided via mobile broadband networks.
The project will consider the theory and applications of general and powerful transmission frameworks based on Rate-Splitting Multiple Access (RSMA), a novel physical layer transmission strategy that bridges and generalizes many existing strategies.

Objective
The overall goal of the project is to investigate innovative physical layer signal processing approaches that improve the future mobile networks for the delivery of IP multicast and unicast (live & on-demand) services. The aims include:
-To understand the state-of-the-art physical layer approaches and system models for the delivery of multicast and unicast signals for 5G mobile networks.
-Design of transceiver architectures for RSMA in unicast and multicast services.
-Demonstrate the applicability and performance of the developed RSMA transceiver architectures for the delivery of multicast and unicast in 6G deployments.
-Disseminate the work to a wide audience, e.g., the BBC, academia, standard bodies, and the greater public.

Work Description and Methodology
-Review of the state-of-the-art physical layer approaches and system models for the delivery of multicast and unicast signals for 5G mobile networks.
-Identification of limitations of existing modelling at transmitters and receivers.
-Development of system models of RSMA for considering energy consumption at the transmitter and receivers.
-Design of transceiver architectures for RSMA in unicast and multicast services.
-Performance evaluation of the developed RSMA transceiver architectures for delivering multicast and unicast in 6G deployments.

Research area: RF and microwave communications